Modelling Solid-State Sources of GHz-THz Electromagnetic Radiation

The development of new solid-state sources of GHz-THz electromagnetic radiation is of current interest with potential applications in communications and medicine. It has
recently been shown that graphene-based materials are particularly promising due to the high electron mobility and configurability of the device structures. To develop new
devices, it is important to understand the coupling of such high frequency sources not only with each other but also with their environment. The George Green Institute for
Electromagnetics Research and the School of Mathematical Sciences have developed new models for the propagation of fields generated by complex sources in arbitrary
environments. These methods are very general, and include full wave computation tools, as well as formalisms using exact boundary integral equations. The student will use a
selection of these tools to study the radiation pattern of solid-state high frequency sources, and optimise their configurability in space and time. Near-field effects on the
far-field radiation will be studied by looking at coupling to the source, and, in the case of graphene, plasmonic excitation. The project will involve the student working in a large cross-disciplinary collaboration that links Electronic and Electromagnetic Engineering with theoretical and experimental researchers from Mathematical Sciences and Physics at Nottingham and Physicists at Loughborough University.